Innovations in carry-on luggage

There appears to be a growing trend to use ‘carry-on’ luggage in preference to ‘hold’ luggage wherever possible. Increasingly flights are offering travellers the possibility for putting carry-on’s into the hold for no charge as the overhead lockers can’t cope with the demand. From observation, flights in or to the U.S. seem to have ‘enlarged’ carry-on luggage! The reason is likely to be faster speed of exit from final destination airport plus possibility of lost luggage when contents are essential for immediate use. It appears that most carry-on luggage tends to be a miniaturised version of hold luggage but some crucial parts of the user journey are very different – suggesting that the optimal solution should also be very different. If the final solution looked and behaved differently to existing carry-on luggage, product differentiation would be more easily achieved.